IP Strategy

Developing learning and development products for children with varying disabilities - to be delivered in the UK and Middle East and ensuring that our UK IP is protected and will extend to the Middle East. This will take our business international and increase jobs in the UK.